An investigation by MeshPower Limited into the potential market for innovative smart-grid technologies on DC microgrids and their potential market size.

MeshPower Limited will investigate potential markets for innovative smart-grid technologies
on DC microgrids and their associated potential market size. Smart-grid technologies are well
established for AC grids but there are currently no “off-the-shelf” solutions for DC microgrids.
We believe smart-grid technologies for DC microgrids will be a substantial market in the
future as DC microgrid applications such as: off-grid electrification; replacing unreliable
conventional grid connections; telecoms towers; and localised use within the developed world
as customers demand a more reliable and secure energy supply